AutoInspect

Createc and the Oxford Robotics Institute are collaborating to develop an autonomous industrial inspection solution. This will combine a sensor payload that allows accurate visual, auditory and thermal measurements and a navigation framework that allows repeatable accuracy for data with high precision. This comes in a package that can be easily used with any mobile robot system, while the current configuration is tailored for the needs of the Energy/Oil&Gas industrial facilities.